Advanced Computational Methods for Imperfect/Uncertain Geometries

The digital design and mechanical analysis of products and systems with uncertain or imperfect geometries present a significant challenge for current mathematical and computational modelling techniques. These imperfections can arise, for instance, from uncertain manufacturing conditions or wear and corrosion during operation and substantially degrade the performance of a product. This collaborative project between the University of Cambridge (UK) and Duke University (USA) aims to develop new computational and mathematical methods for products with random geometric imperfections by leveraging immersed boundary methods for simulation with probabilistic subdivision surfaces for geometry representation. The envisioned approach builds on the shifted boundary method developed by Duke University and the subdivision surfaces developed by the University of Cambridge. In addition to accelerating digital product development, the new techniques will be essential for future digital twins of products and systems, supporting their lifecycle from design, manufacturing and operation to maintenance. Currently, training digital twins in the presence of uncertain, complex geometries is laborious, slow and costly. The developed techniques will foster an ecosystem of computational methods that can efficiently interact with the meta-algorithms at the foundations of digital twins, including reduced-order modelling, machine learning, uncertainty quantification and optimisation.